Birmingham City University and H T Brigham & Company Limited KTP 23_24 R6

To develop and implement management capabilities in position, product, and business model innovation and digital marketing, stimulate new product development, and introduce an innovation culture.